dojit-1

dojit-character is a project aimed at developing game player characterisation technology, which allows the traits of the game player to be matched with the character they are playing to ensure of an optimised gaming experience. This technology would be applied to mobile, tablet and console devices.